The Political Economy of AI-driven Automation and Technological Change: Effects on Income Inequality and Policy Responses

"If machines produce everything we need, the outcome will depend on how things are distributed. Everyone can enjoy a life of luxurious leisure if the machine-produced wealth is shared, or most people can end up miserably poor if the machine-owners successfully lobby against wealth redistribution." - Stephen Hawking (2015)

In recent years, leaps in the field of artificial intelligence (Silver et al., 2016) fuelled by fierce competition between powerful players such as Google, Apple and Amazon (Pratt, 2015), have produced intelligent machines and algorithms capable of completing non-routine tasks. Coupled with the falling cost of robotics (Graetz and Michaels, 2015), these developments are creating profound potential for human labour to be automated (Benzell et al., 2015; Brynjolfsson and McAfee, 2014; Citi GPS, 2016; Ford, 2015; Pratt, 2015; Sachs et al., 2015). Indeed, one influential study has forecast that such AI-driven automation could displace as much as 47% of workers in the USA in the next two decades (Frey and Osborne, 2013).

Evidence also suggests that the adoption of AI-driven automation to date is exacerbating existing inequalities by putting downward pressure on wages and job opportunities at the low-end of the income distribution (Frey and Osborne, 2013), the middle of the income distribution (Autor and Dorn, 2013; Goos and Manning, 2007), or both (Graetz and Michaels, 2015), while employees at the top end of the income distribution have benefitted from higher wages and more job opportunities.

No one can say with certainty how many or what types of jobs will be automated, nor what the social, political and economic consequences of an increase in the automation of work will be. On one hand, there is a risk that AI-driven automation will further exacerbate inequality and concentrate wealth and power in the hands of a small number of technology owners (Sachs et al., 2015; Stiglitz, 2016a; Summers, 2014). However, the increase in productivity and prosperity that automation is capable of creating (Graetz and Michaels, 2015) could also benefit society enormously if the wealth that is generated is shared.

"Technology is not destiny" (Brynjolfsson and McAfee, 2014). The extent to which automating technologies are adopted and how the benefits they create are shared will depend upon political choices made in the coming years.

Commentators from academia, the business world and wider civil society have suggested a range of policies to mitigate any potential negative effects of AI-driven automation; however, it is not immediately clear which policy responses will most effectively share the benefits associated with AI-driven automation throughout society, or which are capable of winning popular support.

I propose the following five-stage programme of research to explain the factors most likely to affect the level of adoption of AI-driven automation, and to compare the economic and political viability of a range of possible progressive policy responses. In doing so, I hope to further understanding of how policy-makers can most effectively respond to the increasing automation of work so that the benefits of AI-driven automation are shared throughout society.

Stage 1: Investigating the influence of political factors during periods of technological change
Stage 2: Identifying potential progressive policy responses to the increasing automation of work
Stage 3: Explaining variation in the economic effects of the different policy responses in the context of AI-driven automation
Stage 4: Explaining variation in the popularity of the different policy responses
Stage 5: Development of policy recommendations